The Money Cloud: Democratising FX Expertise

This consortium brings together The Money Cloud, Coefficiency Lab and Warwick Business School to develop a pioneering approach to the FX market.

Delivering world-first innovations in forecasting, user-engagement and data analytics, the platform will bring UK-generated IP to a global market and result in savings and economic benefits for all stakeholders.